Environmental politics and indigeneity in twentieth century Bolivia

This project explores the rise of what may be termed 'environmental politics' and its connections with insurgent indigeneity in twentieth-century Bolivia. With its exceptional history of indigenous mobilisation culminating in major electoral success, Bolivia offers an exemplary case study for exploring the tensions between the two. The project traces the role and function of ideas about the environment in Bolivian indigenous politics from the early twentieth century to the twenty-first. It examines the extent to which radical indigenous politics in Bolivia shaped new understandings of the environment and repurposed it as a sphere of political contention. It focuses on Aymara indigenous groups in the Bolivian Andes and their organising work across the twentieth-century, concluding with the 2005 election of Evo Morales. The project historicises the evolving purpose and importance of 'nature' and the environment within indigenous movements and sheds light on enduring tensions between environmental and indigenous politics globally. It is thus an important contribution to global scholarship on connections between indigeneity and the environment.